Data-driven Energy Optimization Software For Supporting The Design Process Of Developing Net-zero Energy Communities (SoftwareECom)

The urgent challenge of climate change, coupled with the rapid pace of urbanization, has brought to the forefront the critical need for sustainable urban development. Cities, home to over half of the world's population, are not only hubs of economic and cultural activity but also major contributors to energy consumption and greenhouse gas emissions. Addressing these issues requires innovative solutions that can revolutionize how urban communities are planned, designed, and managed. The Data-driven Energy Optimization Software (SoftwareECom) emerges as a pioneering solution, aiming to support the creation of net-zero energy communities through state-of-the-art technology and insightful data analytics.

SoftwareECom is designed to transform the urban development process by integrating advanced data analytics, simulation models, and optimization algorithms. This approach enables urban planners, architects, and policymakers to access a wealth of information on energy consumption patterns, building performance, and the potential for renewable energy utilization. By providing comprehensive data-driven insights, the software facilitates informed decision-making, allowing stakeholders to design sustainable, energy-efficient urban environments.

The core concept of SoftwareECom revolves around harnessing the immense potential of data to guide and inform every aspect of urban design and energy management. Utilizing diverse data sources, such as building registers, energy consumption records, geographic information systems (GIS), and measurement and verification (M&V) data, the software offers a detailed overview of the energy dynamics within urban communities. This information is crucial for identifying opportunities for efficiency improvements and integrating renewable energy solutions, thereby enhancing sustainability.

Moreover, SoftwareECom emphasizes the proactive use of data analytics and simulation to not only assess current energy usage but also to predict future trends and challenges. This forward-thinking approach allows urban planners and developers to devise strategies that are not just effective in the immediate term but are also resilient and adaptable over time. The software's predictive analytics and actionable insights empower users to optimize energy usage, reduce carbon emissions, and significantly improve the quality of life in urban areas.

In summary, the SoftwareECom represents a significant leap forward in the quest for sustainable urban development. By leveraging cutting-edge technology and deep data insights, SoftwareECom positions itself as an essential tool for designing the energy-efficient, carbon-neutral communities of the future. Its development marks a crucial step towards addressing the environmental challenges of urbanization, offering a blueprint for creating liveable, sustainable cities that can thrive in harmony with the planet.